A novel Artificial Intelligence Method for inferencing impaired cognition trajectories from MRI data in patients with Alzheimer's dementia

A novel Artificial Intelligence Method for inferencing impaired cognition trajectories from MRI data in patients with Alzheimer's dementia